Cell-engineered synthetic chylomicrons for oral drug delivery applications

The delivery of biological drugs such as therapeutic peptides and proteins via the oral route is an important area of research. However, successful peptide delivery via any administration route is currently highly challenging. The oral delivery of peptides is hampered due to their low bioavailability, which results from low absorption and high rates of first-pass extraction, due to enzymatic and pH mediated hydrolysis in the gastrointestinal (GI) tract and liver. Given the successful generation of antidiabetic peptides and insulin-like peptides (such as glucagon-like peptide-1 (GLP-1), there is great interest in developing oral peptide delivery methodologies due to high patient compliance and market potential.
Chylomicrons are lipoproteins (a group of soluble proteins that combine with and transport fat or other lipids in the blood plasma) formed in enterocytes via the packaging of nascent triacylglycerols, cholesterol, cholesterol esters, at least one fat soluble vitamin, and apolipoprotein B48 (ApoB48). Chylomicrons are secreted from the enterocyte into the mesenteric lymph. Incorporation of hydrophobic molecules and drugs into chylomicrons can exploit this pathway for drug delivery to the lymphatics. In this project, we aim to create a new paradigm for lipophilic peptide delivery across the gut by hijacking and exploiting chylomicron cellular machinery in enterocytes with the chylomicrons in effect acting as stealth shields for the peptide of interest. By combining droplet-based microfluidics with robotics we will able to manufacture synthetic chylomicrons for the first time (termed chylosomes) enabling us to systematically vary their composition and study the molecular interactions that underpin their stability. Using the resulting molecular engineering rules that will emerge from these studies we will design de-novo chylomicrons that can onboard user-defined peptides. Using organon-a-chip technologies coupled with super-resolution microscopy (nanoscopy) we will then study the mechanism of interaction between the chylomicrons and the gut lining.

Potential impact
Addressing UK skills demand: The most important impact of the CDT will be to train a new generation of Chemical Biology PhD graduates (~80) to be future leaders of enterprise, molecular technology innovation and translation for academia and industry. They will be able to embrace the life science's industrialisation thereby filling a vital skills gap in UK industry. These students will be able to bridge the divide between academia/industry and development/application across the physical/mathematical sciences and life sciences, as well as the human-machine interfaces. The technology programme of the CDT will empower our students as serial inventors, not reliant on commercial solutions.
CDT Network-Communication & Engagement: The CDT will shape the landscape by bringing together >160 research groups with leading players from industry, government, tech accelerators, SMEs and CDT affiliates. The CDT is pioneering new collaboration models, from co-located prototyping warehouses through to hackathons-these will redefine industry-academic collaborations and drive technology transfer.
UK plc: The technologies generated by the CDT will produce IP with potential for direct commercial exploitation and will also provide valuable information for healthcare and industry. They will redefine the state of the art with respect to the ability to make, measure, model and manipulate molecular interactions in biological systems across multiple length scales. Coupled with industry 4.0 approaches this will reduce the massive, spiralling cost of product development pipelines. These advances will help establish the molecular engineering rules underlying challenging scientific problems in the life sciences that are currently intractable. The technology advances and the corresponding insight in biology generated will be exploitable in industrial and medical applications, resulting in enhanced capabilities for end-users in biological research, biomarker discovery, diagnostics and drug discovery.
These advances will make a significant contribution to innovation in UK industry, with a 5-10 year timeframe for commercial realisation. e.g. These tools will facilitate the identification of illness in its early stages, minimising permanent damage (10 yrs) and reducing associated healthcare costs. In the context of drug discovery, the ability to fuse the power of AI with molecular technologies that provide insight into the molecular mechanisms of disease, target and biomarker validation and testing for side effects of candidates will radically transform productivity (5-10 yrs). Developments in automation and rapid prototyping will reduce the barrier to entry for new start-ups and turn biology into an information technology driven by data, computation and high-throughput robotics. Technologies such as integrated single cell analysis and label free molecular tracking will be exploitable for clinical diagnostics and drug discovery on shorter time scales (ca.3-5 yrs).
Entrepreneurship & Exploitation: Embedded within the CDT, the DISRUPT tech-accelerator programme will drive and support the creation of a new wave of student-led spin-out vehicles based on student-owned IP.
Wider Community: The outreach, responsible research and communication skill-set of our graduates will strengthen end-user engagement outside their PhD research fields and with the general public. Many technologies developed in the CDT will address societal challenges, and thus will generate significant public interest. Through new initiatives such as the Makerspace the CDT will spearhead new citizen science approaches where the public engage directly in CDT led research by taking part in e.g hackathons. Students will also engage with a wide spectrum of stakeholders, including policy makers, regulatory bodies and end-users. e.g. the Molecular Quarter will ensure the CDT can promote new regulatory frameworks that will promote quick customer and patient access to CDT led breakthroughs.